Limbic: Using deep learning to predict clinical outcomes for mental health patients

Due to continued budget cuts to the NHS, mental health patient waiting times are longer than ever. In a nationwide 2018 survey, 25% of patients waited more than three months to see an NHS mental health specialist, 6% had waited at least a year, and some patients waited up to 13 years (Guardian,2018). A study completed by the Royal College of Psychiatrists found that 37% of those who faced a wait to access specialist help saw their mental health deteriorate during that time, 36% said they experienced relationship difficulties as a result, 34% had problems at work, including losing their job, and 32% had suffered financially. CCG's and hospitals are now looking for innovative technology solutions to reduce clinician time needed with patients in order to be able to facilitate more patients and reduce the growing and damaging waiting list.

Over 1.7 million people were referred for the Improving Access to Psychological Therapies (IAPT) under the NHS in the UK in 2017, costing £11.9 billion. However, 8/10 GPs still believe mental health treatment is a product of trial and error. (NHS-England,2018). There are currently no technology solutions that can provide quantifiable information on the patient's emotional state throughout the mental healthcare process, which includes: screening health issues; communicating feelings and experiences to a therapist; measuring the impact of therapeutic intervention; and reliably assessing whether someone is stably cured and can be discharged. As a result, patient engagement is low (only ~50% engagement in IAPT), leading to delays and inconsistencies in clinical decision-making, and discharging of patients who are prone to relapse.

Limbic, in collaboration with KCL and Dr Julian, aim to build a scalable solution for mental health monitoring using the world's first wearable emotion-detection AI for mental health patients. Limbic have developed a new technology to predict emotion from data collected by consumer wearable devices, continuously and passively in the background. Limbic now seek to apply the technology to a specialist mHealth solution for patients suffering from mental health issues.